Queen's University of Belfast and Allen Integrated Solutions Limited KTP 21_22 R4

To develop automated solutions to efficiently develop and manage Building Information Modeling using generative design, visual programming and machine learning tools.